Edinburgh DiRAC Resource Grant

DiRAC (Distributed Research utilising Advanced Computing) is the integrated supercomputing facility for theoretical modelling and HPC-based research in particle physics, nuclear physics, astronomy and cosmology, areas in which the UK is world-leading. It was funded as a result of investment of £12.32 million, from the Government's Large Facilities Capital Fund, together with investment from STFC and from universities. In 2012, the DiRAC facility was upgraded with a further £15 million capital investment from government (DiRAC-2).

The DiRAC facility provides a variety of computer architectures, matching machine architecture to the algorithm design and requirements of the research problems to be solved. The science facilitated includes: using supercomputers to enable scientists to calculate what theories of the early universe predict and to test them against observations of the present universe; undertaking lattice field theory calculations whose primary aim is to increase the predictive power of the Standard Model of elementary particle interactions through numerical simulation of Quantum Chromodynamics; carrying out state-of-the-art cosmological simulations, including the large-scale distribution of dark matter, the formation of dark matter haloes, the formation and evolution of galaxies and clusters, the physics of the intergalactic medium and the properties of the intracluster gas.

This grant is to support the continued operation of the DiRAC facilities until 2017 to ensure that the UK remains one of the world-leaders of theoretical modelling in particle physics, astronomy and cosmology.

Potential impact
The high-performance computing applications supported by DiRAC typically involve new algorithms and implementations optimised for high energy efficiency which impose demands on computer architectures that the computing industry has found useful for hardware and system software design and testing.

DiRAC researchers have on-going collaborations with computing companies that maintain this strong connection between the scientific goals of the DiRAC Consortium and the development of new computing technologies that drive the commercial high-performance computing market, with economic benefits to the companies involved and more powerful computing capabilities available to other application areas including many that address socio-economic challenges.